The Forecasting Efficiency of Prediction Markets

Prediction markets leverage the wisdom of the crowd by aggregating information that is dispersed among individuals. The mechanism is intuitive. Traders buy and sell securities, which pay £1 only if a specific event occurs (e.g. Trump wins the next US presidential election) and £0 otherwise. On the one hand, if the security price is low and some traders have private information that the event is highly likely, they will buy the security; consequently, its price will go up. On the other hand, if the security price is high and some traders have private information that the event is highly unlikely, they will sell the security, hence its price will go down. Such price movements could reveal to a trader information that others might have, prompting her to update her beliefs and either buy or sell the security, thus, further revealing to other traders some of her own private information. The final price, normalized to be between 0 and 1, is interpreted as the public's probability of the event occurring. Information gets aggregated if the final price (or probability) is close to the true outcome (0 or 1).

Our proposed research aims to understand under which conditions the prediction markets (and financial markets more generally) are an effective tool in aggregating information. This is important because making predictions about future events is an inescapable part of decision making. Revenues for the forecasting industry are estimated at around $300 billion (Atanasov et al. (2017)), hence, even slightly better predictions are economically beneficial for individuals, governments, firms and organizations.

Prediction markets have been analysed both theoretically and experimentally. Our proposed research aims to improve on both these dimensions and add a third one, by studying prediction markets in the field. In particular, we want to collaborate with the industry in order to deploy prediction markets in a field setting with firms and test their effectiveness. This has not been done before and it is interesting because it relates to predictions about real-world events, with participants that are experienced in making predictions about their firm and their industry.

Although the ability of prediction markets to forecast events has been examined theoretically in the past, this has always been under the assumption of economies populated with fully rational agents, who, in addition, have precise beliefs about all conceivable future events. In other words, they are aware of all relevant contingencies, they can implement any complicated trading strategy and they can assign a precise probabilistic estimate on every event. For example, they are extremely confident and assign probability 40% on the event that Trump will win the next election, instead of being unsure and assigning a range of 20%-40%. As these are non-realistic and highly stylized assumptions, we will relax them by constructing alternative theoretical models of dynamic trading in prediction markets, which accommodate boundedly rational agents, who either have precise or imprecise beliefs about future events. These theoretical models will enable us to study in more detail the design of prediction markets and understand under which conditions they are effective in information aggregation. For example, in our working paper we show theoretically and experimentally that the most common design for prediction markets, which is used in practice as well, fails to aggregate information when agents are unboundedly rational but have imprecise beliefs. We want to extend this examination, both theoretically and experimentally, using models with boundedly rational agents with either precise or imprecise beliefs. Together with our examination in the field, we want to obtain a holistic understanding of when prediction markets are effective in aggregating information and what goes wrong when they are not.